Determining mechanism of insertational mutagenesis caused by CRISPR/Cas9 genome editing

Little is currently known about the detailed mechanism of DNA repair initiated by the oligonucleotide-targeted induction of DNA double strand breaks by the CRISPR/Cas9 system. It is currently thought that the doublestrand breaks are repaired by one of the two major double strand break pathways; NHEJ and HR. However, at present, it is not clear what the relative contribution of these two repair pathways in 'on' or 'off'-target CRISPR/Cas9 induced events is. To investigate this we will use novel microarray-based methods developed in Professor Reed's group, for investigating the genomic mechanism of DNA damage induction and its repair in the context of chromatin. This will be combined with the Reed's sophisticated computer algorithms, necessary for the bioinformatics analysis of this data. These technologies have already been developed to investigate the DNA repair mechanisms of genotoxic agents (hence this project will also allow access and validation of these tools for other research applications).